Representing the Late Mediaeval Merchant: Commemoration in the Parish Churches of Norwich and York, c.1400-1550

My interdisciplinary project will be the first substantial study of the representation of the late medieval merchant
of England. It will examine patterns of mercantile representation in stained glass and monumental brasses in the
parish churches of two great mercantile cities, York and Norwich, that have exceptional surviving evidence. I will
engage with studies on conventions for self-representation, the role of the parish in urban communities and the
connections between local, national and international mercantile networks to investigate the expressions of
individual and collective mercantile identity.